University of the West of England, Bristol and True to Nature Limited KTP 22_23 R4

To develop and embed an innovation unit to provide immersive experiences and unique perspectives to audiences through natural history filmmaking.